ALPHA AGRICULTURE

FOTENIX has helped support recent advancements in the agricultural technology sector, working as an ability provider for some of the biggest agrirobotics providers in the UK. These interactions have shaped the development of precision agriculture, pushing the boundaries of production capability and performance amidst the fourth agricultural revolution. The added differentiation to equipment using targeted vision technology helps to reinforce a market offer with significant environmental and operational benefits, with market traction demonstrated through 2020 sales. However, the key inflection point, for majority adoption, requires value aggregated across the supply chain, compounding the offers of machinery, agronomy, and agrichemical sectors. The solution to food security amidst changing climatic and political conditions will not be cheap, but with the cost shared across stakeholders, can be economically attractive and environmentally sustainable. A resilient future for high-value horticulture will require robust monitoring and automation, and a viable route for more specialised biological treatments to be deployed effectively. This crucial area of the production system demands an integrated solution to enable improvements in operation and reduction in scouting costs, through digital agronomy and resource targeting. The project will have a valuable export potential to large production markets, such as the Netherlands and United States.